University of Bath and ioMosaic International Limited KTP 25_26 R1

To establish a Centre of Excellence for process safety modelling, addressing the global shift to speciality chemicals production. To develop advanced tools using mathematical, computational, and machine learning techniques to meet the growing need for complex dynamic modelling in the speciality chemicals sector.